Advanced inertial confinement fusion schemes

I graduated from an integrated masters degree in physics with astrophysics from the University of York in 2022. During my undergraduate degree, I specialised in plasma physics and fusion energy, a subject I found deeply interesting due to its challenging concepts and potential applications. My masters project focused on understanding the characteristics and requirements of different forms of ignition in Inertial Confinement Fusion (one of the two main approaches to fusion power production).
My PhD is supervised by Dr John Pasley, who also supervised my masters degree, and is titled "Advanced Inertial Confinement Fusion Schemes". This is a very open ended project with a wide variety of potential avenues to explore. Currently, my focus is on extending my previous work on ignition.